Collective Wisdom: Collecting in the Early Modern Academy

The purpose of this grant is for an international network of scholars to explore how and why members of the Royal Society (RS), the Society of Antiquaries of London (SAL) and the Leopoldina (German Academy of Science, Halle) collected specimens of the natural world, art, and archaeology in the 17th and 18th centuries. These scholarly societies, founded before knowledge became subspecialised, had many common members. They explored natural philosophy (what we call science), antiquarianism (archaeology), and medicine in an interdisciplinary manner. In fact, the Leopoldina was begun not by scientists, but by doctors in 1652. Several of the fellows of the RS (founded 1660) and SAL (founded 1717), were also physicians and apothecaries. The overall shift from curiosity cabinets with objects playfully crossing the domains of art and nature, to their well-ordered Enlightenment museums is well known. What has to be explored fully is the process through which this transformation occurred, and the role of members of these academies in developing new techniques of classifying and organising objects to create the modern museum. How did academy fellows relate collections of art and nature in new ways, categorising knowledge and shaping global scientific enterprise? How was collection of ethnographic objects related to empire?

Results from three of the network's workshops held from 2018-2019 will be used to develop a digital application of these academies' private and public collections that is integrated and pan-European. The workshops will be attended by a network of early-career and established scholars from the academic and heritage sectors who will draw in the histories of science, art, antiquarianism and material culture, and engage closely with a range of key public collections at the respective organisations.

Workshop 1:Early modern collecting networks and practice: medicine and natural philosophy (At Leopoldina). As the RS, SAL and the Leopoldina consisted of a large number of doctors, we will analyse these early modern physicians and their approaches to collecting. Participants will also engage with the Leopoldina archives and the early museum housed in the August Francke Orphanage in Halle. In the 17th c., Francke created a global art and science museum as an experiential teaching tool for the children in his care; his learning-by-doing approach included teaching the children music that they publicly performed. The Francke Orphanage was a model for Coram's Foundling Hospital founded in 18th-century London, which via public concerts of music of Handel (who was from Halle) also raised money for the orphans. The network will consider the wider utility of collecting, antiquarianism and society, taking as its lead the involvement of medical and antiquarian collectors and their museums in early modern charity. To engage the public with our work, we will sponsor benefit music concerts in Halle and London for the Coram and Francke Museum and Foundation.

Workshop 2:Antiquarian Science in the Scholarly Society (At SAL). Beyond the disciplines of medicine and natural history, physical scientists like mathematician and astronomer Martin Folkes (1690-1754) also were connoisseurs and antiquarians. Folkes was Sir Isaac Newton's protege, President of both the RS and SAL, and he tried to unite the two societies as they had many common members and interests. We will discuss the interplay and disciplinary boundaries between antiquarianism and natural philosophy and engage with the early modern museum collection at the SAL. This workshop would be a joint event with SAL as one of its Research Seminars.

Workshop 3:Digital scientific collections: future afterlives (At RS). To plan our digital application, we will analyse current and developing digital approaches in surveying collections over time with the assistance of the RS-Google initiative, including integration of extant databases, data-mining and digital modelling of museum objects

Potential impact
The research of the network will benefit academics, the third sector (charities), the public sector (archives), local communities in London & Halle, & the wider public.

1. Accompanying the Royal Society (RS) workshop will be a free public exhibit concerning Georgian Science, Collecting & Antiquarianism featuring Emanuel Mendes da Costa, 18th-c. Sephardi naturalist & collector. Da Costa was a leading collector & antiquary in the crux of a transition in natural history, moving from cabinets of curiosities to the Enlightenment passion for order & taxonomy that flowered in the work of Linnaeus. As a fellow of the RS, the SAL, & the Leopoldina, Da Costa gathered & exchanged natural history specimens for the RS's repository museum, using his father's networks as a coral merchant & his uncle's contacts as President of the East India Company. Just as mobility & global collaboration are part of modern science & a key strategic aim of the RS, so the public will learn this was also the case in the 18th c. The exhibit will show how Sephardi in Georgian England like Da Costa were prominent scientists & will highlight materials lent from the Jewish Museum of London, which just had its own exhibit Sephardi Voices highlighting previously unexamined relationships & identities that transcend borders & cultures. The Exhibit will show the only known portrait of Da Costa, rediscovered in the London Metropolitan Archives, funds in this bid used to restore it to preserve international scientific heritage. The portrait & exhibit materials will be repurposed for a permanent exhibit in the Science in London 1500-1800 Gallery in the Science Museum, which in 2016 had 3.4 million visitors. The curating of both displays is part of the collaborative doctoral award training of Aron Sterk, Roos's PhD student, benefiting his professional development. Roos & Sterk will offer a public lecture to contextualise the exhibit at the RS.

2. Our project considers the wider utility of collecting, antiquarianism & society, as the network has uncovered the involvement of medical & antiquarian collectors & their museums in early modern charity. Musical concerts & museum collections were integral to the Halle Orphanage founded in 1698 by university teacher & collector A.H. Francke. Francke created a natural history museum & used musical performance as teaching tools & fundraisers for the orphans, his ideas influencing Thomas Coram, founder of the London Foundling Hospital. Handel was a native of Halle, had Francke as his university teacher, & was familiar with Francke using musical performance to fundraise. Handel's Messiah was subsequently performed in a benefit concert for Coram's Hospital. Martin Folkes, antiquarian collector & President of the RS & SAL, worked with Coram as governor & fundraiser. To celebrate these links of 'collecting for charity', there will be two free period music concerts at the RS & Leopoldina in Halle accompanying our workshops to raise public awareness of how music influenced & continue to influence Francke & Coram's work. The concerts will feature optional donation to Coram's Creative Therapies Programme & Francke's Krokoseum Creativity Centre.

3. In workshop 3, the network will discuss with the Google Cultural Institute the parameters of an Internet platform featuring early modern collections of RS, SAL, & Leopoldina fellows, this grant a springboard to a larger bid. Using letterform & textual data mining & other techniques, we intend to create an online platform where endusers can track an object or its description across the entire archive, showing its provenance & use in early scientific research. There is significant potential impact of this resource for the scholarly community in history of science, art history, & cultural historians, both in terms of how data is stored & accessed across different pan-European collections & in opening up this knowledge in natural philosophy, medicine & antiquarianism to the wider public.